Human Experiments under National Socialism: Victims, Perpetrators and Post-War Trials

Although coercive human experiments are among the most notorious features of Nazism, there is no overview as to their extent, or guide to the fragmented literature and sources. Estimates of the overall numbers of experiments vary greatly. Recent historical opinion that the number of victims was relatively few is contradicted by the unexpectedly high number of compensation claimants by victims of experiments over the past five years.

This project aims to provide a biographical analysis of the persons who were experimented on or otherwise abused for medical research in National Socialist Germany and in territories under German occupation 1938-45. The basic task is to identify how many victims and perpetrators there were, and develop biographical profiles, by comprehensive trawls through war crimes and Holocaust archives. The analysis will establish a structural history of the unethical experiments in terms of when and why they occurred. The outputs of the project will be a comprehensive database, a monograph on the perpetrators and victims of Nazi coerced experiments, and a biographical dictionary concerning the victims, and the reasons why they were experimented on or otherwise abused. Two PhD dissertations will examine records and the political policies shaping institutions for war crimes documentation in Central Europe, and the Soviet Union.

The project covers all experiments and other coercive medical abuses for research in camps and prisons, and other situations where subjects were not at liberty. The analysis extends to cases of extracting body fluids (e.g. the draining of blood), and using body parts as anatomical specimens, it also includes the medical and psychological observation of groups in coercive situations (as studies of Sinti and Roma adolescents), establishing links to their subsequent deportation and murder.

9e project involves three researchers with established credentials in the study of Nazi medicine and its aftermath, and on race in Eastern European medicine, as well as providing training for two PhD students in an area of considerable academic potential. The project has a clear management structure, a defined and coherent set of aims, a timetable of research and data analysis, and a focus which is not only achievable, but also one that will provide an exemplary study in the understanding of a under-researched group of Holocaust victims.

The output will consist of datasets, a book analysing the human experiments and the issues of postwar trials and compensation, two PhD dissertations on the evidence of the experiments in Central Europe, and in Russia and the Soviet successor states, an edited volume arising from a conference, journal articles, and co-authored work by all project members in Dictionary form. Project papers will be permanently archived.